Wearable technologies to assist gait biomechanical analysis in daily living

Gait analysis has been widely accepted an effective means to study human locomotion and biomechanics in the past few decades. The analysis of kinematics and kinetics, spatiotemporal parameters and gait profiles have helped assessment of gait abnormalities within physical rehabilitation. However, conventional gait analysis has been predominantly conducted in established gait labs employing expensive motion capture cameras/systems, walkways, force plates and software, whereby data are obtained while participants perform "designed" activities that can differ from characteristics shown in daily living activities. The primary aim of this project is to develop a wearable system which can be used to detect kinematic and kinetic changes in real world daily living activities, especially for those who show signs of mobility dysfunctions such as elderlies, stroke survivors, people suffering from Parkinson's disease, people with diabetes etc. with a view to help early diagnosis, assist rehabilitation, and improve overall quality of lives.